Cyber diplomacy and the geopolitics of AI governance

This research project analyses the emerging phenomenon of cyber diplomacy (the conduct of diplomacy in issues arising in cyberspace) and its implications in the conduct of global cyber governance. Relying on the processes of Internet governance and current regulation in the domain of Artificial Intelligence for geopolitical purposes, this study seeks to understand the emerging tension points in the international system, the narratives of traditional and non-traditional actors competing for power in a new data-driven global economy as well as to inform about future developments of interconnected systems and technologies.

Potential impact
The EPSRC Centre for Doctoral Training in Cybersecurity will train over 55 experts in multi-disciplinary aspects of cybersecurity, from engineering to crime science and public policy.

Short term impacts are associated with the research outputs of the 55+ research projects that will be undertaken as part of the doctoral studies of CDT students. Each project will tackle an important cybersecurity problem, propose and evaluate solutions, interventions and policy options. Students will publish those in international peer-reviewed journals, but also disseminate those through blog posts and material geared towards decision makers and experts in adjacent fields. Through industry placements relating to their projects, all students will have the opportunity to implement and evaluate their ideas within real-world organizations, to achieve short term impact in solving cybersecurity problems.

In the longer term graduates of the CDT will assume leading positions within industry, goverment, law enforcement, the third sector and academia to increase the capacity of the UK in being a leader in cybersecurity. From those leadership positions they will assess options and formulate effective interventions to tackle cybercrime, secure the UK's infrastructure, establish norms of cooperation between industries and government to secure IT systems, and become leading researcher and scholars further increasing the UK's capacity in cybersecurity in the years to come. The last impact is likely to be significant give that currently many higher education training programs do not have capacity to provide cybersecurity training at undergraduate or graduate levels, particularly in non-technical fields.

The full details of our plan to achieve impact can be found in the "Pathways to Impact" document.